A. Diabate, IRSS/Centre Muraz, Bobo-Dioulasso, Burkina Faso - Targeting male mosquito mating behavior for vector control

Malaria remains a major cause of mortality in many parts of Africa. The control of mosquito populations remains one of the most efficient ways of decreasing the incidence of the disease. This is commonly done by using insecticide-impregnated bednets or by spraying houses. In many areas of Africa however, mosquito populations are becoming resistant to commonly used pesticides. There is thus an urgent need for exploring and developing novel approaches to control or eradicate mosquito populations.
Here, two medical entomologists from Burkina Faso and the UK join their expertise to propose an extensive research program focusing on the male reproductive behaviour of Anopheles gambiae, the main vector of malaria in Africa. Male mating behaviour is a key aspect of the mosquito life-cycle and an aspect of their biology that is crucial for the development of several promising vector control strategies. Anopheles gambiae mates in flying aggregations or swarms in which they choose their mate and copulate. Swarms would constitute an ideal target for mosquito population control but very little is known about the cues that male mosquitoes use to locate and initiate their swarms. Here, the researchers propose to build on recent findings from months of observation of swarm formation in their natural habitats to explore the feasibility of predicting and manipulating swarm location for mass killing.
Male mating behaviour is also crucial for vector control programs aiming to release sterile male mosquitoes that mate with wild females and induce their sterility and for programs aiming to introduce genes of refractoriness to malaria into mosquito populations via genetically-modified mosquitoes. So far laboratory-reared male mosquitoes have been unable to mate with wild females effectively thereby casting doubt on the efficiency of mosquito releases. An important part of the research program will thus focus on understanding what determines male mating success in swarms with the goal of improving the mating performance of laboratory-reared male mosquitoes.
The proposed research studies will include ecological experiments in specially designed large outdoor cages and selected villages in Burkina Faso and will also benefit from the latest molecular advances in the laboratories of the UK partner institution. The novel approaches are expected to strongly impact this field of research and soon benefit communities from countries endemic for malaria by enabling new mosquito control strategies.

Technical abstract
The control of mosquito populations via insecticide-treated bednets and indoor residuals spraying (IRS) are amongst the most effective ways of decreasing malaria incidence in endemic areas of Africa. However, because mosquito populations constantly evolve behavioral and physiological resistance to available insecticides, these approaches progressively loose their effectiveness and there is a constant and urgent need for exploring and developing novel tools for vector control.
Here, The African co-PI and its UK partner join their expertise and propose an extensive research program targeting male reproductive behaviour of Anopheles gambiae, the main vector of malaria in Africa. Male mating behaviour is a key aspect of the mosquito life-cycle and an aspect of their biology that is crucial for the development of several promising vector control strategies. Anopheles gambiae mates in flying aggregations or swarms in which they choose their mate and copulate. Swarms would constitute an ideal target for vector control because their elimination would prevent or delay female mosquito mating, hence decrease population growth. Swarm elimination would particularly be effective in combination with IRS or the release of sterile or genetically-modified mosquitoes. We propose to build on recent advances in our understanding of swarming behaviour by the co-PI and thoroughly explore the feasibility of predicting and manipulating swarm location for mass killing. Importantly, the impact of this intervention on mosquito populations combined or not with IRS will be directly evaluated.
Male mating behaviour is also crucial for vector control programs aiming to release sterile male mosquitoes that mate with wild females and induce their sterility and for programs aiming to introduce genes of refractoriness to malaria in mosquito populations via genetically-modified mosquitoes. Evidence from sterile mosquito releases and competition experiments suggests that laboratory-reared males do not mate with wild females very effectively. The second aim of the research program will therefore investigate the determinants of reproductive success and mate recognition within swarms which is the key for improving breeding strategies and mating performance of laboratory-reared male mosquitoes.
Experiments on swarms will take place in large outdoor cages and selected sites in Burkina Faso making use of ecological techniques developed by the Co-PI, PI and others in previous studies. A significant Burkina-UK molecular biology and population dynamics training component is build into the program and will be based in the UK partner institution. The new approaches proposed here are expected to strongly impact this research field and future vector control strategies.